Planet Friendly Paint with a purpose: Bridging big beauty and art for a creative circular economy

Planet Friendly Paint is giving artists the ability to spread an eco message louder than any words can reach through the power of art by upcycling waste makeup into unique, zero-waste watercolour paints. This innovative approach to waste reduction aims to help cosmetic retailers to achieve their sustainability goals and make practical efforts towards waste reduction. All whilst allowing everyday people to be involved in a larger, yet practical change by painting their next artistic masterpiece and encouraging the local community to donate expired and unwanted make-up to be upcycled in unique watercolour paint palettes. Planet Friendly Paint aims to tackle the over €180 million cosmetic waste problem in Europe using this creative circular economy initiative, by diversifying our supply chain and distributing these one-of-a-kind products across the UK. showing that small circular economy solutions like this one can make a big difference so that together, we can help save the planet, one brushstroke at a time!